EPSRC Manufacturing Research Hub for a Sustainable Future in Engineering Plastics

The EPSRC Manufacturing Research Hub for a Sustainable Future in Engineering Plastics is a groundbreaking initiative focused on transforming the lifecycle of plastics—from manufacturing to end-of-life. It aims to overcome technical challenges and promote cross-sector collaboration to accelerate the transition to a circular economy, ensuring sustainability in the plastics industry and beyond.
The UK manufacturing sector urgently needs to adopt circular economy principles, especially regarding plastic components. Plastics are essential to many industries but pose significant challenges in terms of sustainability and circularity. Legislation now mandates increased product reuse and recycling, with specific targets for recycled content in new products. Despite progress with packaging and single-use plastics, achieving a circular economy remains difficult, particularly for engineering plastics used in durable goods such as vehicles, electronics, and construction materials. These products are complex, making recycling and reuse challenging.
For instance, legislation like the EU's End-of-Life Vehicles Directive underscores the need for higher recycled content, presenting both challenges and opportunities for manufacturers and recyclers. While engineering plastics are technically recyclable, converting "recyclable" into "recycled" is problematic. Mechanical recycling degrades plastic quality over time, leading to reduced molecular weight and increased impurities, which affects performance. As a result, recycled plastics often suffer from inconsistent quality and are typically downcycled into lower-value products. Additionally, polymer-based materials can be crosslinked or contain multiple components—such as blends, compounds, and composites—further complicating the recycling process.
Achieving a zero-waste, circular economy for polymer products requires better methods for reuse, repair, remanufacturing, and recycling, demanding a holistic approach to the product lifecycle. The EPSRC Manufacturing Research Hub for a Sustainable Future in Engineering Plastics is designed to address these challenges through collaboration with leading academic and industrial partners. Our Hub focuses on five key Research Challenges, which will be tackled through a combination of Core Projects, Feasibility Studies, Pilot Projects, and Scale-up & Integration projects, with a particular focus on the transport, electrical & electronics (E&E), and construction sectors. This partnership ensures that the research is innovative, relevant, and impactful.
The Hub fosters a Responsible Research and Innovation (RRI) environment, drawing on a diverse group of researchers to create cutting-edge solutions. Its work spans a broad range of studies on sustainable manufacturing processes, including the development of circular materials, digital technologies for reuse and recycling, and the optimization of circular design. It also promotes systems innovation for sustainable and circular polymer manufacturing. The outcomes will include superior products for the transport, E&E, and construction sectors, offering better environmental, cost, and performance advantages compared to those made from virgin materials. Digital tools like product passports and digital twins will enable transparent tracking of materials and processes, enhancing supply chain resilience.
The innovations from this research will drive significant progress in circular product development, reduce waste and greenhouse gas emissions, and create new business opportunities and highly skilled jobs in the UK. By focusing on sustainability, the Hub supports the UK’s leadership in sustainable plastics and contributes to the goals of UKRI for sustainability and manufacturing.
In summary, the EPSRC Manufacturing Research Hub for a Sustainable Future in Engineering Plastics represents a landmark effort to reshape the lifecycle of polymer products. By addressing technical barriers and fostering collaboration, it aims to accelerate the shift towards a circular economy and ensure a sustainable future for the plastics industry.